Assessing compliance with the FAIR Guiding Principles: a systematic evidence map of data availability in metabolomics research

The FAIR Guiding Principles were established in 2016 to address challenges posed by the volume of data being produced by the scientific research community. Transparency and accessibility of data are key to these principles, which require that data should be Findable, Accessible, Interoperable and Reusable. Published research, however, often falls short of these principles. A common issue is data only being available ‘on reasonable request’, rather than being deposited in an open-access repository, or publications not providing a data availability statement at all. Even for repository-based data, metadata and data are not always sufficiently well-described to enable interoperability and reusability in different settings.
Lack of reusable data creates a clear challenge for research integrity, which relies upon open data to enable reproducible results. This in turn hinders the translation of research, by slowing the identification and validation of clinically useful biomarkers for different conditions, and therefore increases costs to funders and society. This problem is particularly acute in metabolomics, the quantitative study of metabolites. Metabolomics studies generate large datasets that are expensive to produce and difficult to replicate. Existing protocols such as the Metabolomics Standards Initiative set out requirements for long-term data storage and accessibility, but these are not always adhered to. This makes validation of published works or meta-analyses challenging and increases the risks of false discovery or failure to identify biomarkers.
The aim of this work is to quantitatively identify trends in findability, accessibility, interoperability and reusability of data in metabolomics through the systematic identification of compliance with the FAIR Guiding Principles, and to provide insight to policymakers in how best to address deficiencies. The objectives to achieve this aim are threefold.
First, to assess FAIR compliance by constructing a systematic evidence map (SEM) of metabolomics repository-based data, gaps in data availability and FAIR compliance over the past twelve years in the field of metabolomics research. This will allow for comparison of data behaviours before and after the publication of the FAIR Guiding Principles in 2016. The goal of an SEM is to identify, catalogue and describe the evidence base, selecting those studies that meet specified criteria, and compile the results in a searchable database. In this way, SEMs can identify gaps in knowledge and encourage debate around future research policy and needs. SEMs differ from systematic reviews, with the latter being more focused on answering a specific question, rather than documenting the evidence across a broad question of scientific interest. This SEM will allow for analysis of longitudinal trends and cross-sectional patterns in FAIR compliance over the twelve year period analysed.
Second, to use this SEM to analyse the rate of data availability loss in metabolomics, for those papers where data are available ‘on reasonable request’, by contacting authors to test whether data are still accessible. The SEM will also identify ‘grey data’ that is available from authors but not easily found by existing search resources.
Third, to identify those funders and / or journals that have had the most success in encouraging FAIR compliance in published research, and to thematically identify the policies, guidelines or protocols operated by those stakeholders. This will provide a case study in how to accelerate the FAIRification of data resources, and will aim to inform policymakers more broadly on how to improve bioinformatics data management.